The Hidden Power of Mesenchymal Stromal Cells in Fish Skin

Are you excited about advancing the frontiers of stem cell biology by being at the forefront of computational and next-generation omics methods? Then this is the project for you!

Skin plays a crucial role in maintaining the overall health, welfare, and robustness of the animal. Farmed Atlantic salmon (Salmo salar) face all manner of potential impacts on their skin integrity, including bacterial and parasitic infections, as well as physical injuries sustained during routine farming operations, treatments, and handling. In order to improve their ability to heal, new knowledge of the cellular composition and its genetic response to infection, wounding, and healing of fish skin is needed. This understanding is vital for devising strategies to improve healing outcomes in aquaculture settings.

In biomedical research, the healing potential of mesenchymal stromal cells (MSCs) has long been recognized, as they play a crucial role in regulating the inflammatory, proliferative, and remodelling phases of wound healing. Due to their remarkable capabilities to differentiate into bone or fat cells according to their spatial niche, MSCs have become a promising candidate for regenerative therapies. MSCs have recently been identified and classified in the skin of Atlantic salmon in our lab.

The aim of this PhD will be to unravel the mystery of MSC differentiation as a pathway to advancement in novel therapies in farmed fish, with a special focus on Salmonids.

In order to achieve this, a combination of methods will be used. Firstly, using cell culture of MSCs isolated from fish skin to understand their differentiation into fat and bone cells in vitro, giving an account of different transcripts that trigger differentiation from one cell type to another. Additionally, investigating the spatial differentiation dynamics of MSCs in vivo using innovative omics techniques, such as spatial transcriptomics and single-cell technologies, combined with the latest computational methods. To compare MSC activities in normal wound healing compared to non-healing ulcerating wounds and provide a global perspective on how these cells are behaving during aberrant healing conditions in vivo.

The outcome of this will be twofold. From the cell culture work, we aim to understand the plasticity and the transcriptomic triggers that make these cells differentiate into a certain cell type. In addition, from the in vivo work, the role of these cells in aberrant wounds in farmed fish will be characterised. All discoveries are extremely novel; with virtually nothing, known about what prompts these cellular differentiation changes.

This PhD will be undertaken at the University of Stirling, under the supervision of Dr. Rose Ruiz Daniels, collaborating closely with Dr. Nick Wade from the Roslin Institute, and Dr. Lene Sveen from Nofima (Norway). This will ensure a rich, dynamic, diverse, and supportive research environment where knowledge and expertise synergize through exchange between these three institutes. You will be starting in an emerging and exciting new lab, where you will be supported to become a researcher at the cutting edge of omics applications in Aquaculture.

The ideal candidate will have an inquisitive mind, the ability to think outside the box, and a willingness to work with both innovative and traditional methods. They should also have a passion for regeneration and enhancing animal well-being within aquaculture settings